University of Derby and We Seal Limited KTP 23_24 R1

To develop an innovative bag closing system that will be cost effective in the application of a specialised and sustainable tape solution in support of Net Zero Environmental change for the sector.